JustYoyo Prototype

Customer insight gained from the analysis of shopping patterns can give retailers enhanced
information about their customers profile, preferences and behaviours. Whilst High Street
retailers and SMEs spend, on average, 7% of their advertising budget on digital advertising,
they are at a disadvantage to larger companies as they often do not have the knowledge or
resources to design and build marketing software for personalised advertising.
JustYoyo provide a new marketing platform for modern retailers, powered by mobile
payments. Their customer uses our secure Yoyo mobile app to make purchases at available
retailers. The Yoyo system processes the payment, but also captures the basket data of
customer transaction. A proof of concept (POC) platform has already allowed JustYoyo
clients to set up rewards and offer campaigns to grow their customer base. Jemma Morris,
Head of Retail at Imperial College has stated: “Yoyo speeds service and reduces queues at
peak periods but the real benefit is the way it enables us to know what our customers are
buying and when, and to give us the information we need to work out why”.
JustYoyo now need to conduct further R&D to build on this POC. The prototype involves a
step change from the existing system. Most retailers do not have the time or expertise to
collect, analyse and display data, or the knowledge to effectively use the information thus
gathered. This prototype will carry out that analysis automatically. Machine learning using
data from millions of transactions and customers will enable the system to segment and
identify customers for whom interventions in the form of offers and rewards will yield
beneficial changes in spending habits. Further, the system will suggest interventions, leaving
the retailer only the task of selecting from those suggested based on preference. Our aspiration
is that the retailer will merely need to pick the offer that suits, and press Go. The rest will be
automated.